The University of Bradford and U Energy (Yorkshire) Limited

To develop an EMS tool based on predictive control, to support the Utility Grid in the event of Frequency deviations, and assist future Electric Vehicle Charging Stations with the integration of a Hybrid Energy Storage System (Battery and Supercapacitor). This system will be developed using advanced power and control system theory.